Vumbl LTD

The Pendant by Arc Wearables is a pendant worn on the body that uses touch to keep you invisibly informed. The grant is required for consultation with manufacturing partners to finalise the design, ready for manufacture.